Defossilising Green Solvent Production Via Electrochemical Transformation

This project will demonstrate a novel clean technology that enables the production of **Solketal**, a valuable chemical used in fuel additives, coatings, adhesives, and pharmaceuticals, from **sustainable biowaste** instead of fossil fuels.

Solketal is traditionally made using fossil-derived chemicals through energy-intensive processes that contribute to carbon emissions and resource depletion. This project offers a greener, more sustainable alternative by turning **crude glycerol**---a low-value by-product of **biodiesel production**---into Solketal using only **electricity and water,** without the need for heat, pressure, or toxic chemicals.

Led by R3V Tech, a clean technology spin-out from Loughborough University, the project will deploy a **compact electrochemical system** directly at a UK biodiesel manufacturing site. This will be the first real-world demonstration of the company's patented technology, which has already shown promise at laboratory scale. The system not only provides a low-carbon route to Solketal but also creates new value from a waste stream that is typically difficult and costly to manage.

By producing Solketal at the point of waste generation, the technology enables **decentralised, defossilised chemical production**---offering a model for the future of cleaner, more circular manufacturing. Early modelling suggests this approach could reduce greenhouse gas emissions by up to 70% and energy use by more than half compared to current fossil-based processes.

This project supports the UK's efforts to make the chemicals sector more sustainable and resource efficient. It directly aligns with national goals for net zero, circular economy development, and clean growth by showcasing how renewable feedstocks and electrification can work together to replace fossil-based processes.

At the end of the project, R3V Tech will deliver a fully validated technology platform ready for scale-up and wider adoption across the UK's biodiesel and chemicals industries---creating environmental and economic benefits while accelerating the transition to a low-carbon future.